Peacebuilding through co-creation of cultural memory in borderlands

The aim of the project is to explore how cultural practitioners mobilise co-creation to manage
borderland memories and the long-term implications of their work. Its question is: How
cultural practitioners working in civil society contexts in borderland regions in Poland
contribute to managing borderland memories?